efficiently managing the continuity of care of patients with Chronic illnesses during a national emergency.

PeopleWith have presented their app to the NHS to allow for the management of patients through remote digital channels throughout the Covid19 pandemic and beyond.

Covid-19 has led to the suspension of a number of services, limiting patients access to regular reviews and monitoring. When you are diagnosed with a chronic illness, you are requested to attend clinics on a regular basis to allow the clinician to assess your health journey, to ensure you're getting a treatment outcome and are not being exposed to ill effects from the treatment. With the break down on services, the continuity of care is impaired with patients suffering from LTC's placed at risk.

PeopleWith are providing a resource for patients to track their health and symptoms in a format that can be accessed by their Health care provider with their permission to allow for remote monitoring and review.

PeopleWith understand the difficulties for patients and health care providers with Digital or remote reviews. Its challenging for health care providers to make decisions on limited data on individuals health and more challenging to get all the information from the patient through a telephone or digital communication. Presenting more data on health enhances the capacity of the health care provider to make better decisions.

The PeopleWith app allows patients to capture their health and present it or make it available to their Health care provider to allow for a better understanding of symptom presentation and progression. Having access to this information maximises the efficiency of the review as it focuses the discussion and review process. In addition it allows for the effective management of more patients and reduces the burden on service.

Remote access to data captured by individuals enables the health care provider to better understand everyone's health to make necessary accurate treatment decisions.

PeopleWith are offering our app to the health service to allow patients to record all aspects of their health to make it available for their health care providers to enable the continuity of care through this national emergency. PeopleWith enables everyone to download the app from the app store and google play to record their symptom presentation and progression. The app presents patients with the capacity to record factors that can impact their symptom presentation.

As health services are strained, health care provision can be presented through digital resources and patients with LTCs can experience a continuity of care.